Supporting emerging entrepreneurs through uncertainty

COVID-19 has created disruption never before experienced during peacetime. Businesses suspending operations, job losses and lockdowns have resulted in opportunities for young people's careers dropping significantly, with vacancies in many sectors falling 32-40% (Sources: TechCrunch & Adzuna) leading to falling career prospect confidence.
The aim for this project extension is to further build upon the commercial viability of the programme created that provides entrepreneurial training to young adults facing career disruptions due to COVID-19 in order to help them create their own career opportunities or increase chances of employment through upskilling. This virtual programme would offer digital training resources, workshops, mentoring and peer support to help develop individuals over competency areas as set out in the 'EntreComp' Framework whilst allowing them to build a portfolio of evidence. Being part of the peer community will remind individuals that they are not alone as they work together to rebuild confidence in their futures. The extension phase will focus on implementing programme changes which have been created through capture of data during the first phase and feedback from prospective commercial clients and participants. It will also give opportunity for increased engagement with prospective clients ahead of full market launch in April 2021.

Those who do not start a venture afterwards return to the workforce with higher skills having developed entrepreneurial competencies, increasing the value they bring to organisations. These entrepreneurial employees bring a source of innovative and creative thinking to organisations and are able to lead them in seeking new business opportunities in a post-COVID world. Those who do launch ventures may create employment for themselves and for others whilst contributing economically, creating impact from the programme.

In order to achieve the vision, this project will focus on three objectives:

1. To entrepreneurial upskill 18-30 year olds who have seen their career prospects affected by COVID-19.
2. To support individuals prepare for new career opportunities including starting a business.
3. To help target individuals to access a network of like-minded individuals to enable support and combat social isolation.

The area of focus for this project will be individuals aged 18-30 year olds who have their career prospects affected by COVID-19. This may include individuals who have lost jobs or been furloughed, individuals who are unemployed or individuals who have just left education and are now seeking employment. The programme developed through this project could be licensed for use by businesses and other organisations for staff development, individual develop or community impact purposes. It's design ensures fully flexible delivery, making it fit for purpose in a large number of scenarios and responsive and adaptive to the challenges and disruptions caused by COVID-19. The programme delivery is able to remain constant despite changes to employment status, lockdown measures and other dynamic factors.

This project is innovative in the way that it uses entrepreneurial competences to generate an evidenced-based portfolio of professional development applicable to a range of careers. The project uses a blended delivery mechanism through the use of a core virtual learning environment which means that the programme is highly scalable and can be offered to large numbers of participants at anyone time whilst controlling costs which makes this programme commercially viable due to the value for money that it offers organisations and return on investment related to the impact that is generated through entrepreneurial skill development.